Germany-UK: Multi-Parameter Physically Unclonable Functions with Thin-Film Multimodal Transistors (MULTI-TRUST)

As billions of smart devices, such as medical wearables and environmental/industrial sensors, become embedded in everyday life, the need for secure, energy-efficient, and sustainable electronics has become urgent. These devices, fabricated at extremely low cost, must operate reliably and deliver trustworthy data, all while resisting tampering or misuse. Current approaches that combine complex hardware with software-based security algorithms are too resource-intensive to scale across the multitude of simple, yet essential, devices that will be most representative in a world beyond the Internet of Things (IoT).
This project explores a radically simpler and more efficient solution. Thin-film transistors have been shown to harness variations in material properties for realising physically unclonable functions (PUFs). Our approach focuses on the newly developed multimodal thin-film transistor (MMT), which uniquely utilizes multiple naturally occurring and independent sources of physical variation. MMTs offer excellent analog and mixed-signal performance, making them ideal for sensing and computation, while the multi-variable PUFs provide a powerful method for generating secure, device-specific identities. Here, we aim to combine core functionality and embedded security within the same ultra-compact, low-power MMT array.
The project is led by the early-career researcher who co-invented the MMT, working with an outstanding collaborator and a focused network of expert partners. Through device design, measurement, and analysis, we will establish technical feasibility while identifying key gaps and opportunities for a larger future initiative. From the outset, we will engage with stakeholders to align this work with national priorities such as sustainable electronics, semiconductor resilience, and trusted hardware platforms. We will also explore the broader social, environmental, and industrial impacts.
This work lays the foundation for a new class of secure, scalable electronics, enabling application functionality, trust, and sustainability at the physical level.